The syntactic and semantic factors leading to surface FOFC violations in Polish

In summary, I intend to explore the factors contributing to the acceptability of prenominal right-branching modifiers
in Polish. If the patterns discovered are consistent enough, this could lead to a parametric (perhaps microparametric; Roberts
(2017)) analysis of the phenomenon. If not, the issue will have to be analysed in terms of features encoded in the lexicon and
semantic factors. This will be a valuable contribution to a relatively understudied area, since most of the literature is primarily
descriptive, not theoretical in nature.